Organic Chemistry

Gold catalysis offers a significant opportunity to enhance the sustainability of chemical processes and deliver expedient access to the novel chemical space that is key to discoveries in areas such as early-stage drug discovery. This project investigated the interplay of heterocyclic chemistry and gold catalysis, probing chemical reactivity and developing new tools for gold catalysis. The project combines organic and organometallic synthesis with coordination chemistry and spectroscopy explorations. Novel heterocyclic structures have been prepared, and their properties and applications examined, while the boundaries and control factors in novel gold mediated complexity-building heterocycle syntheses have been explored.